Patent Support - Innovation Voucher

"Focal Point Positioning was founded in 2015 to develop a novel positioning system based around existing technologies, which will position devices within a few metres of truth indoors without reliance on internal
infrastructure. This technology will instead make use of new signal processing and sensor fusion techniques to provide accurate position fixes deep indoors. We will be making significant engineering developments in order to produce a step change in the performance of consumer positioning systems with global impact and wide industrial appeal."